Investigating Production and Quantification of Siderophores in Characterised Microbial Environments

Investigating Production and Quantification of Siderophores in Characterised Microbial Environments